Manchester Metropolitan University and Delamere Health Limited KTP 24_25 R4

To develop new capabilities that will enhance the Delamere Treatment Model and create a paradigm shift in treating addiction behaviours to achieve lasting positive outcomes more effectively for the greater public good.